Molecular mechanisms in urodele amphibian regeneration

Technical abstract
During limb regeneration in urodele amphibians, mesenchymal cells re-enter the cell cycle and undergo a local reversal of differentiation to generate blastemal cells - the progenitor cells of the regenerate. This process is studied in multinucleate newt myotubes, which can be manipulated in culture and re-implanted into a limb blastema. Previous work has shown that the myotubes give rise to mononucleate progeny after implementation, and that unlike myotubes from other vertebrates they re-enter the cycle on serum stimulation. The serum effect will be further analysed to identify the factor responsible, and other tissue sources, in particular the blastema, will be investigated in order to characterise activities promoting not only S phase but also M phase entry. The possible casual relationship between cell cycle re-entry and de-differentiation after implantation will be tested. Blastemal cells exhibit positional identity, and their proximodistal identity is respecified (proximalised) by retinoic acid. We have used transfection with chimaeric RA/thyroid hormone receptors to show that this activity is mediated by the single RAR isoform delta 2. After stable transfection of blastemal cells in culture and in situ with the chimaeras, we will analyse the target genes activated specifically by RAR delta 2 and evaluate their functional role PD identitiy. These studies should advance our understanding of the stability of the differentiated state and the molecular basis of positional identity.